OCT Technology based real-time AI bioreactor monitoring system to improve bio-manufacturing

Bioreactors have significantly been applied for biological research and manufacturing, such as bioplastic and biologics. The increasing use of bioplastic and biologics heralds a new era of production, where the specific use of AI prediction are rapidly tailored to advance manufacturing. However, current bioreactor on the market wouldnt provide inline examination of cell viability or support cell line adapting production related stress.

Mammalian cells, e.g. CHO cell line are one of the most highly employed cell lines in bio-manufacturing. In CHO cells, the intracellular accumulation of misfolded and unfolded proteins in CHO cells triggers the unfolded protein response (UPR). Although immediate activation of this protective mechanism restores cell balance, UPR may trigger cell apoptosis under prolonged stress stimuli. Current commercial CHO cell lines lack environmental sensing elements for these cellular stresses. Chronic stress-induced apoptosis remains a pain point in CHO bio-manufacturing with limited solutions. To overcome this challenge, Genenet Technology, in collaboration with its subcontractors, CPI (Centre for Process Innovation) and The University of Edinburgh, is employing its proprietary AI technologies to develop a new bio-manufacturing tool that will demonstrate intelligent cellular response to bio-manufacturing stress and a real-time AI bioreactor monitoring system to improve bio-manufacturing yield. Therefore, unlike the current options, we can de-risk our client's innovation and operation process, reducing their financial burden.